Dynamic Vegetation Modelling for Climate Prediction

This project will ensure that JULES-ED becomes a central part of the next generation of the Hadley Earth System Model (HadGEM3), so that interactions between the land-surface and climate can be accounted for with unprecedented realism. Firstly this requires confronting the currently uncoupled version of JULES-ED (including SPITFIRE, ECOSSE and FUN) with a wide range of land-surface observations. Comparison to observations will be used to focus further model improvements and to constrain uncertain model parameters (WP1). The improved version of JULES-ED will then be coupled to HadGEM3 and tested in climate-vegetation simulations of the 20th century. These historical HadGEM3-JULES simulations will be evaluated against observational datasets of climate and land surface characteristics, and compared to simulations with the current HadGEM-MOSES/TRIFFID model (WP2). Once JULES-ED has been shown to be performing well, a series of parallel simulations for the 20th century will be carried-out at the Met Office to isolate the impacts of the new components (i.e. nitrogen cycling, wildfires and land-use change) on the evolution of the land carbon sink and vegetation structure and functioning through the 20th century (WP3). Finally, the coupled HadGEM3-JULES model will be integrated (i) over the standard AMIP period (1979-2008) to assess the importance of interactive vegetation for seasonal to decadal predictability; and (ii) over a 21st century concentration scenarios (the RCP4.5 scenario used for the IPCC 5th Assessment Report). The simulated changes in climate, ecosystem services (e.g. provision of primary productivity and fresh water) and land-carbon sink will be compared to existing Hadley Centre runs to isolate the impact of JULES-ED on future projections (WP4).